Engineered titanium-based alloys for bioengineering applications

Titanium is widely used in a broad range of orthopaedic applications due to its mechanical properties and biocompatibility. Considering factors such the aging of population, the higher rates of diagnosis and treatment and a growing demand for improved mobility and quality of life, the incidence of replacements and implant revisions will rise considerably, placing immense financial burden on the healthcare system and affecting the rate of morbidities among patients. Therefore, the development of innovative three-dimensional constructs, which can benefit long-term implant stability and provide physical support for cell adhesion, proliferation new tissue formation is needed. In order to attain successful implantation and final integration in the host tissue, structural biomimetic modifications of the bulk and on the surface must be considered during the manufacturing process. In this study, different alloys and porous scaffolds are designed and manufactured to mimic the mechanical properties and microstructure and the topography of cortical and trabecular bone. Using mouse and mesenchymal models we will explore which alloy and physical structural parameters of the scaffold architecture are of most benefit during the different stages of the bone regeneration process.